On the Effects of Automation in the Economy

This PhD thesis will aim to answer the following questions:
1. Can I capture the impact of automation on output growth and public finances?
2. Can we disentangle the effects of automation and international trade on growing regional inequality through studying their impact on labour markets?